Is Wisdom Dead? Reconceptualising Wisdom in Light of the Maskil Figure at Qumran

In 2018 the American scholar Will Kynes announced the death of Wisdom Literature, a scholarly construction that has come to define and delimit ancient Jewish wisdom texts. Confidence in the validity of the Wisdom Literature category has waned in recent years (Sneed 2011; Dell 2015; Weeks 2016), and Kynes provocative thesis encourages scholars to abandon the category altogether. In light of contemporary scepticism towards traditional means of classifying ancient Jewish wisdom texts, this project proposes a new interpretive method for reconceptualising wisdom independently of the restrictive and ambiguous characteristics of the Wisdom Literature category.

This study will provide an ancient case study on wisdom as portrayed in the Dead Sea Scrolls (DSS) through a comprehensive analysis of the features and function of the wisdom teacher at Qumran, known as the maskil (translated Instructor). The maskil was a wise leader who played a crucial role in the education and spiritual formation of the Qumran movement (Newsom 2004; Uusimaki 2016), whose authority was based on his ability to receive and interpret divine knowledge (1QS 11: 5-8, 15-20).

Centring this research on the question, what does wisdom look like at Qumran through the medium of the maskil? I will consider more nuanced definitions of wisdom as derived from its ancient context, rather than relying on modern reconstructions of wisdom.